University of Reading and Optimal Monitoring Limited

To develop an automated system to analyse natural language user feedback and incorporate it into a software tool to address exceptional utility consumption in business premises.